Applying NERC-funded biodiversity research to improve corporate biodiversity strategies

Government and businesses in the UK and worldwide are in urgent need of advice based on cutting-edge research, to help them operationalise the 'no net loss (NNL) of biodiversity' principle: where biodiversity losses should be mitigated where possible, with residual losses balanced with a biodiversity gain to ensure overall NNL. This principle is increasingly required under legislation worldwide, and many companies have committed to voluntary biodiversity protection through mechanisms such as NNL.

E.J. Milner-Gulland (EJMG) and Joe Bull (JB) have conducted NERC-funded research since 2010, developing novel scientific approaches exploring the challenges of achieving NNL. Their research and corporate engagement has pinpointed critical issues faced by businesses in applying NNL. The aim of the fellowship is to apply this research into practice-relevant frameworks and scientific advice that addresses key conceptual and operational challenges associated with corporate biodiversity strategies.

The applicant, Dr Prue Addison (PA), will work under the supervision of EJMG at the University of Oxford, and will collaborate with JB at the University of Copenhagen. PA has an applied conservation science background and an extensive science-policy network in the UK and Australia. The scientific expertise held by PA, EJMG and JB will enable the application of cutting-edge science to biodiversity strategies by businesses across multiple sectors in the UK and beyond.

The fellowship has three key objectives: (1) to conduct a review of the science addressing corporate biodiversity strategies, illustrating best practice examples, lessons learnt and key scientific knowledge gaps; (2) to work closely with business beneficiaries and apply science to improve their corporate biodiversity strategies; and (3) to engage with a broad audience of beneficiaries across the business, science and policy spheres, sharing insights and outputs from the fellowship.

The key beneficiaries of the fellowship will be multinational corporations, with operations in the UK, seeking to manage their biodiversity impacts and develop beneficial biodiversity strategies. Key business partners will be invited to meetings and workshops throughout the fellowship to shape the specifics of the work plan. The fellow will travel to sites of operation in the UK and abroad and work with staff implementing biodiversity strategies in order to understand their needs and challenges. Other beneficiaries include: industry groups working to improve the development and implementation of business and biodiversity strategies in the UK; government agencies and committees, developing biodiversity strategies in the UK; NGOs, who conduct biodiversity research and have strong business engagement strategies; and international working groups developing biodiversity strategies in the EU and abroad.

The insights and outcomes of the fellowship will be communicated via a range of avenues such as personal briefings to key officials, public reports, social media outreach (emails, website, blogs, and twitter updates), Biodiversity Fellowships for business thought-leaders, one-to-one meetings and presentations at meetings, workshops and conferences.

The ultimate measure of success of this fellowship will be if business beneficiaries adopt the recommended evidence-based approaches and begin to apply the recommended science to operationalise their corporate biodiversity strategies. By funding this fellowship, NERC will enable the continued application of world-leading biodiversity research to business practice, which will be translated to benefit UK government and industry and help sustain the natural resources of the UK and other countries.